Temporally Multiscale Models of Biological Evolution

This project will develop and apply multiscale mathematical techniques to investigate evolutionary dynamics in biological systems, with a particular focus on the interplay between ecological and evolutionary processes. The research will analyse partial differential equation models involving processes that occur over distinct temporal scales, employing methods such as matched asymptotic expansions, geometric singular perturbation theory, and moment-based approaches.
Three key questions will be addressed:
1. What is the role of mutant epithelial cells in the progression of inflammatory bowel disease (IBD)? A multiscale reaction-diffusion model will be constructed and analysed to understand how pro- and anti-inflammatory processes influence the development of travelling wavefronts of inflammation.
2. In a changing environment with multiple linearly shifting fitness optima, which traits persist in an asexually reproducing population? The project will analyse nonlocal parabolic models and use Hamilton-Jacobi methods and comparison principles to characterise extinction conditions and long-time trait selection.
3. How does the trait distribution evolve in a sexually reproducing population when mortality depends on both trait and time? A moment-based approach will be used to study a trait-structured predator-prey system, identifying how ecological interactions shape the evolution of phenotypic distributions.
Analytical results will be supported by numerical simulations. The project aims to contribute to the theoretical understanding of eco-evolutionary dynamics and to provide insight into biological adaptation, disease progression, and population persistence in variable environments.